MyEd Home Learning platform to help all UK schools to connect with their pupils to deliver teacher-led, structured and interactive home learning: A development supported by Channel 4.

The vision for this project is to deliver a fully functioning and tested prototype of MyEd Open School platform by the end of March 2021 that is ready for second phase development (that started on 1st October 2020, supported by IUK grant) for a national launch by the beginning of September 2021.

The objectives of the project are to:

(1) Research the challenges teachers and schools encounter in delivering continuity of formal education to their pupils during periods of national crisis and the limitations of the existing home learning platforms and online media.

(2) Design, develop and test a fully functional prototype of the service amongst teachers, pupils and parents.

(3) Refine and retest the enhanced prototype over the extended project period (December to March) so that it is ready for development into a Beta version for a national launch by September 2021.

The focus of this project is on conducting further research of the first stage demonstrator prototype (that MyEd has already developed) amongst teachers, pupils and parents to inform the development of the detailed user experience, design and technical specification of the MHL service. The fully functioning prototype will be ready by the end of March for further testing with teachers, pupils and parents during Easter holidays.

The extended project and testing is supported by four schools in the West Midlands and London.